REMS: Rigorous Engineering for Mainstream Systems

Computer systems are critical to modern society, from embedded devices and mobile phones through to internet services, but traditional computer engineering cannot produce reliable and secure systems, as we see in the continual stream of errors and security flaws impacting industry and consumers everywhere. Industry relies on informal prose specifications and ad hoc testing, but the complexity and scale of today's systems make it effectively impossible to exclude errors using only these methods (even though perhaps 70\% of development staff in major vendors are devoted to testing) and adversarial exploits all too often turn errors into major security concerns, with huge financial and social costs. Compounding the problem, the industry-wide abstractions around which real systems are built, including the architectural interfaces between multiprocessor hardware and software, and programming languages such as C and C++, are ill-defined, giving rise to ambiguity and error.

This is a long-standing problem, motivating extensive research on mathematically rigorous alternatives. Until now, it has been impractical to address mainstream widely-deployed systems with rigorous techniques. Academic research has focussed instead on modest-scale safety critical systems and academic verifications of idealised systems. There has been a deep disconnect between practical industrial engineering and systems research on the one hand, and theoretical research in semantics, verification, and foundations on the other. Now, however, the new approaches that we have, with a pragmatic emphasis on the use of mathematically rigorous models where they can be most effective, finally make it feasible to address industrial-scale systems--- and the commercial and social cost of not doing so is becoming ever greater. It is time for rigorous engineering of mainstream systems, unifying practice and theory.

REMS brings together a team of leading theory and systems researchers, with key industrial partners, to establish a new synthesis. We will establish a true engineering mathematics for the construction of more robust and secure computer systems: mathematically rigorous models, verification techniques, and engineering tools applied to the construction of full-scale mainstream computer systems, including key infrastructure in widespread use today (multiprocessors, programming languages, and operating systems). We will couple this with novel programming-language and verification support for future system-building. Developing our recent work with processor vendors and language standards bodies, we will address the technical, engineering and social challenges necessary to bring these techniques into widespread use, enabling a radical improvement in computer engineering as a whole.

Potential impact
Computer systems are pervasive, from a host of embedded devices (in everything from heating controllers and power distribution networks to cars and mobile phones), through the Internet giving us email and the web, up to the supercomputers used for weather forecasting and scientific research. We rely on them in almost everything we do, but they are fundamentally unreliable: they are developed by testing-based methods that cannot handle the complexity of modern systems. The result is a high direct cost, to build adequate systems by these inadequate methods, and a much higher indirect cost, on all of society, to handle the inevitable bugs and inexplicable behaviours that occur and to deal with the security problems that arise when the remaining errors are exploited.

The ambitious aim of the REMS project is to enable and provoke a profound change in how computer systems are engineered, placing *mathematically rigorous* engineering methods at the heart of the development of mainstream systems. This will be achieved by building on precise mathematical models of some of the key abstractions around which all computer systems are constructed: multiprocessors and the C programming language. It will not remove all problems, but it will provide a significant step towards making the products of computer engineering as reliable as the other engineering infrastructure on which society depends.

Towards this broad societal impact are many specific opportunities for economic impact, including:

- On the architectural interface between hardware and software, our processor-vendor partners ARM and IBM will benefit directly from improved specifications, the testing tools that they enable, and discussions of future architectural choices; all users of this interface (compiler and operating system vendors) will benefit from the increased clarity.

- On the definition of the C language, system developers will benefit directly from more accurate ISO standards and improved core infrastructure and, more concretely, from our static and dynamic analysis tools.

- Several start-up possibilities that may arise from particular subtasks, e.g. from some of our tool developments, which we will pursue as appropriate, building on our XenSource experience.

The most important economic impact will be via the eventual effects of deploying rigorous methods across the computing industry, improving quality and reducing time- and cost-to-market for its products. By improving the quality of these products, we will reduce the hidden cost of unreliability and insecurity in computer systems, which affect us all.